A ticket/token system enabling start-ups to trade equity for expertise

Many innovative start-ups do not have the cash to pay the experts they need to grow their business. PK2M is building a platform called Consilience Ventures (CV) which provides tickets and tokens. Entrepreneurs joining the platform receive tokens in return for equity. They create tickets listing their requirements for expertise to solve problems. Tickets are circulated to experts who undertake the work in return for tokens. When the start-up is sold the value of the tokens is realised and paid to the experts as cash, enabling start-ups to gain expert input and experts to share the success of the start-ups.